theCADcube

Turning empty commercial buildings and units into attractive, interactive displays which improve the image of the surrounding area, have a positive impact on local businesses, and ultimately get a property let or sold.